Circular Design for an Economy Power Tool

This project will conduct a feasibility study into the re-design of power tools to retain material within the economy over several cycles of use, thus “closing the loop”. The goal is that the new designs should lead to products with a lower environmental impact, and less dependency on strategic materials. The project will deliver a series of implementable design changes which will make power tool products more suitable for repair and reuse, without introducing additional net costs. These design changes will be disseminated to the group of Kingfisher companies (B&Q, Castorama, Brico Depot, Screwfix, Koctas) and more widely disseminated to the home improvement retail sector.